Driving Behavioural Change in Energy and Water consumption to overcome households’ financial difficulties derived from COVID-19

Through the deployment of a unique consumer engagement solution for targeted behavioural intervention of both energy and water consumption in households, the project aims to address the challenges of increased consumption and utility affordability/fuel poverty which have been compounded by Covid-19 virus and the associated measures to reduce transmission by keeping households in isolation. It has also been designed to help Utility companies to better support their customers (especially vulnerable groups) through targeted measures to better influence sustainable consumption behaviour. The approach is fully user driven, building on Advizzo's existing predictive and consumer analytics solution for residential water saving, consumer delinquency (debt support), low income support and pipe blockages, now used by a number of UK utilities and Middle-East. The project would seek to extend coverage to energy consumption and tailored to the COVID-crisis with the potential to achieve up to 15% saving/household in water consumption and up to 12% energy, and providing new insight into consumption behaviour in crisis situations to support future planning.

In term of market packaging, development and deployment, Advizzo will seek to build on that opportunity and to create a dedicated line of product name “Lite COVID19 Edition”.

These new line of products are aimed to provide a faster, quicker and cheaper initial customer engagement platform deployment to support Utilities facing emergency in some of their area. These packages also aim at providing an early opportunity for Utility Consumers to save water and energy on their bill specifically during lockdown period with an opportunity to leverage a water and energy nexus saving where possible.

Given the up and down of the epidemic, this package will help us to accelerate our go to market in the UK, providing an easy an opportunity for Utilities to launch quickly a social and supportive project for consumers.

We are also designing this package as an export product by targeting the solution to the US market in particular, through dissemination and marketing activities. The US has been particularly badly hit by COVID-19 and already has large problems with debt and delinquency making it a stand-out candidate for disseminating this new solution for accelerated benefits for the Utilities and the American consumers.